New Frontiers of Lattice Field Theory

What are the fundamental constituents and fabric of the Universe and how do they interact? My research addresses these questions using the computational framework of lattice field theory. This approach replaces space and time by a finite lattice of discrete space-time points, simplifying the complicated calculations needed to predict physical phenomena. By using high-performance supercomputing to analyse lattices with more and more points closer and closer together, we obtain predictions for the continuous space and time in which we live.

Lattice field theory is best known for studies of the strong nuclear force that produces composite particles such as the proton and neutron. This project will apply the technique to three new frontiers, to address key scientific challenges and advance our understanding of the Universe.

The first frontier is to investigate whether the Higgs boson or the dark matter of the Universe may be composite particles, similar in certain ways to the neutron. This possibility could explain currently mysterious aspects of these particles. The predictions produced by my lattice field theory calculations will be tested by ongoing and future experiments including those at CERN's Large Hadron Collider. In addition, I will predict features of the gravitational waves that may be produced by composite dark matter, which future gravitational wave observatories will search for.

The second frontier involves investigations of supersymmetry, a hypothetical extension to the laws of Nature. A particularly important target for lattice supersymmetry is to test so-called holographic duality, which conjectures that these supersymmetric systems secretly describe the behaviour of string theories of quantum gravity. I will test this by computing the thermodynamics of supersymmetry, which holographic duality claims should match the behaviour of black holes in string theory.

Finally I will address an issue known as the sign problem, which currently obstructs lattice investigations of many different physical systems from neutron stars to superconductors. The sign problem arises when the algorithms used by numerical lattice computations encounter negative numbers where they expect probabilities (between 0% and 100%). In addition to developing and testing new algorithms that may solve the sign problem in certain systems, I will also apply quantum computing as a particularly novel approach to the sign problem. Quantum computing is a potentially revolutionary emerging technology, motivated by the fact that Nature does not have any difficulty realising many of the physical systems in question thanks to the quantum methods that it employs.

These investigations of elementary particles, their interactions, and their holographic connections to quantum gravity are fascinating both for scientists and the general public. The interplay with experiments at the Large Hadron Collider and gravitational wave observatories adds to the excitement, as does the role of advanced computing, algorithmic breakthroughs and the key emerging technology of quantum computing.

Potential impact
By working at the interface between computational science and fundamental physics, the project will positively impact both the UK economy and public, in addition to benefiting the academic and industrial researchers discussed separately. In particular, engagement with the key emerging industry of quantum computing will contribute to the development of new potentially transformative technology. The project also includes a programme of public engagement, to share in non-technical terms the main open problems in the field and ways to solve them. The University of Liverpool provides important vehicles for impact acceleration in both of these areas, including industrial partnerships and a new specialist Mathematics School set to open in September 2020.

Potential industrial and commercial beneficiaries of this project include enterprises in the high-tech and computing sectors. I have trained two PhD students in software skills that they are now using as data scientists, and five of my present and past coworkers and collaborators are employed by Nvidia and IBM, demonstrating that I am contributing to an effective people pipeline between academia and industry. The University of Liverpool's partnerships with IBM Research and other firms will be exploited to spread the impact of the project beyond academia. The role of quantum computing in the project also provides the potential to impact this key emerging industry, in particular by providing test cases for apparatus that are currently being constructed. Companies involved in this area are engaged in a period of energetic expansion, predicting that this emerging technology will become mainstream within a matter of years.

Abiding popular interest in quantum physics and the fundamental properties of Nature motivates engagement with the general public to showcase my work in non-technical language. These activities will be coordinated with the Outreach Team in the Department of Mathematical Sciences. Specific undertakings will include a public engagement talk on quantum computing at an Ignite Liverpool showcase, in addition to activities contributed to the University of Liverpool Mathematics School. The latter will aim to benefit pupils across the Liverpool region and the North West with a focus on vulnerable and under-represented groups as well as areas of low take-up and poor attainment.

The openness of the research will be an important factor in ensuring its impact. In addition to open-access publication of research results, software developed for the project will be released under open-source free software licenses to encourage its reuse and adaptation around the world. The data and analysis workflows needed to ensure reproducibility will be made publicly available and thoroughly documented. These steps towards transparent open science will enhance the reliability and trustworthiness of the research, and hence its impact.